Moderate Patriotism and a Conservative Disposition: a Contemporary Strategy for Meeting the Challenges Associated with the Politics of Fear.

Moderate Patriotism and a Conservative Disposition: a Contemporary Strategy for Meeting the Challenges Associated with the Politics of Fear.